Entanglement swapping in a multi-module quantum computer

Having a modular quantum computer architecture is critical as it is impossible to fit sufficiently many qubits on a single quantum computing module. We recently succeeded in demonstrating a new modular quantum computing architecture based on electric field links between quantum computing modules demonstrating a connection rate of 2423 1/s with a success fidelity of transporting ions from one module to another of 99.999993%. While previous experiments were limited to a two qubit-gate fidelity of 98.5% because of the magnetic field gradient of only 24 T/m, our chip can produce up to 150 T/m, enabling entangling gates with fidelity above the relevant fault-tolerant threshold. As part of this project, you will carry out a demonstration of entanglement swapping between two quantum computing modules. This demonstration will include the realization of high-fidelity two-qubit gates on a chip, ion transport, including the demonstration of diabatic ion transport between the two quantum computing modules along with a full characterization of entanglement following the full swapping protocol. The student will carry out a universal set of quantum computing operations in order to qualify the prototype device as a fully programmable multi-module quantum computer.